RESEARCH COLLABORATION WITH TOKYO INSTITUTE OF TECHNOLOGY - SPEECH PACKET-LOSS CONCEALMENT IN VOIP AND WIFI NETWORKS

This proposal for a travel grant will facilitate a three months research visit in the period of mid January to mid April 2009 by Prof. Saeed Vaseghi to Prof. Sadaoki Furui's internationally-renowned Speech Laboratory at the Tokyo Institute of Technology (TITech), Japan. The purpose of this visit is to foster collaborations between Brunel University and TITech and to experience and learn from the academic research ethos, the organisational culture, the culture of interdisciplinary research work in Japanese universities, the methods of integration of research between university and the industry in Japan and the research directions of the host. In agreement with Prof. Furui, the proposed research work, for this visit, will focus on parts of a current research project on comparative analysis of the various methods of integration of speech recognition and synthesis models for packet-loss concealment in voice over IP (VOIP) and WIFI phone networks. The work conduced at TITech will include Multiple Input Multiple Output (MIMO) architecture for estimation/prediction of lost speech frames and the evaluation of the interpolation algorithms.